Next Generation Interoperable Digital Clones for the Automotive Manufacturing Domain

Project description (max. 4000 characters) The goal of this project is to develop an interoperable digital clone of automotive manufacturing facilities that will link Industry 4.0 sensors with Digital Analytics, Natural Language Processing Data Mining and Logical, Physical & Engineering Models and Simulations to enable real-time optimisation of manufacturing facilities. The project is sponsored by Toyota Manufacturing UK and will be focused on generative algorithms that enable optimisation and knowledge derivation of best practices and strategies for maximising the throughput, minimising cost and maximising the quality of their products, processes and resources.